Book Grail Innov

Our internet site is an eCommerce platform with social networking aspects centred on eBooks. It allows people to come together to discuss/recommend their preferred books and to be rewarded when others purchase a title through our site based on their recommendations. Protecting against potential cyber threats is essential to building trust with our user base, the protection of personal user information and to ensure uninterrupted operation of our site.